Magtec Led Interactive Tool for Intelligent Assessment for Electric Commercial Vehicle Fleet Transition

This project will support the development of a unique tool for fleet decision makers looking to understand the journey towards electrification with HGVs.

Magtec, the UK's leading commercial electric vehicle integrator will lead the project and partner with two subcontractor organisations. Dynamon is a world leading data-science business with expertise in transforming current vehicle operating performance into models to predict efficiencies and operating costs. UK Power Networks are a leading provider of innovative smart infrastructure to optimise vehicle charging solutions.

Two partner organisations Yorkshire Purchasing Organisation and AF Blakemore will be active trial partners, replacing several their current diesel vehicles with Magtec supplied equivalents to build scientific data for comparison. The ambition is to develop a solution to allow for rapid charge capability in public and private sector logistics operations and provide granular data, in an easy to access format, for detailed understanding of the total cost of ownership when adopting E-HGV's.